The Role of H19-derived miRNA-675 in Promoting Chondrocyte Function

MicroRNAs are a newly discovered class of regulators of gene expression, which can influence cell-specific gene expression. Thus microRNAs directly affect cell function, and potentially offer a new target for therapeutic intervention. MicroRNAs have recently been shown to be necessary for normal cartilage development in the mouse; however, their role in human cartilage is completely unexplored. From recent microarray experiments we have identified a specific microRNA in healthy human chondrocytes which regulates expression of the most important cartilage matrix protein, collagen type II. Thus this potentially represents a new mechanism regulating cartilage matrix expression. The proposed project will explore this in detail, and thus has the potential to identify novel therapeutic intervention points for cartilage repair.

Technical abstract
MicroRNAs are a recently discovered class of endogenous regulators of gene expression, and together with transcription factors, are the most numerous regulators defining cell-specific gene expression. MicroRNAs have recently been shown to be necessary for normal cartilage development in the mouse; however, their role in human chondrocyte differentiation is completely unexplored. From recent microarray experiments we have identified a specific microRNA in healthy human chondrocytes which regulates expression of the most important cartilage matrix protein, collagen type II. Thus this potentially represents a new mechanism regulating cartilage matrix expression. The proposed project will explore the regulation and function of this microRNA in detail, and thus has the potential to identify novel therapeutic intervention points for cartilage repair.